Learning the correlation and causality of novel factors that cause changes in insulin needs of people with Type 1 Diabetes

Using AI to improve human health is an exciting field of research where machine learning is used to extract actionable insights about human health. Time series are ubiquitous in health data and span a variety of modalities including data from wearables, electronic health records and system logs from medical devices. Huge gaps remain in current machine learning methods to be able to use them to improve human health. Learning from time series data poses many challenges such as missing data, irregular readings, high dimensionality, shifting distributions over time and the need for transparency of the algorithm's decision-making for medical experts to trust the machine's advice. These challenges pose an opportunity to improve upon the state of the art.

This research aims to use AI to help expand upon what is known about insulin needs in people with Type 1 Diabetes (T1D) and the factors that impact it learning from diabetes treatment data. We aim to use diabetes expert knowledge to refine what contributes to an interesting pattern in insulin needs and use machine learning methods to identify such patterns and understand the correlation and causality of factors driving these patterns as well as present the learnings back to an expert in a human interpretable way. With our research, we hope to be able to uncover opportunities for new medical research into improving the treatment of T1D.
Finding the correct insulin dose and time remains a complex, challenging and yet unsolved control task. Despite advancements in treatments only 8.1% of people who live with T1D in the UK have average blood glucose levels (HbA1C) less than 48 mmol/mol as recommended by NICE to avoid complications and early death due to diabetes. Even people who use advanced treatments such as insulin pumps to continuously infuse insulin have average blood glucose levels far higher than the NICE guidelines at 62 mmol/mol. Countless factors raise BG levels and/or change the effectiveness of insulin and other hormones involved in blood glucose regulation. These factors are difficult to measure and quantify and vary significantly from person to person. To improve outcomes for people with T1D and to be able to develop new and more effective treatments, a better understanding of what impacts insulin needs is required to regulate blood glucose effectively.

Given the complex and non-linear dynamics of regulating blood glucose using insulin, AI techniques are a quickly growing research field. AI for Diabetes A considerable part of the research focuses on automated insulin delivery systems (AID), also called artificial pancreas (APS) or closed loop systems (CL) which use an insulin pump to deliver the insulin and a continuous glucose measurements sensor (CGM) as a signal to be regulated. Research into these systems focuses on the safety of the system, improving the algorithms, accurately predicting blood glucose, and predicting system failures such as insulin infusion set and blood glucose sensor failures. Our research will be using data produced by an AID to analyse and understand temporal patterns in insulin needs that are not yet known.
Current limitations in methods that can learn actionable insights from time series data will need to be overcome. These include the ability to derive patterns from the irregularity of the data, understand patterns in time beyond sequentially and the ability to present these findings in a human-interpretable way.

The objectives for the PhD are:
1. Devise a method to select only interesting patterns across different individuals based on a definition of the pattern provided by a diabetes expert
2. Create a method to present patterns in a human interpretable way for a diabetes expert
3. Identify patterns in insulin needs using the information in the irregularity and time of the time series
4. Understand the correlation and causality driving the interesting patterns and hopefully be able to predict when the pattern will occur.